From Decree to Ubiquity: The Dissemination of Cursive Scripts in the Visual Culture of Fatimid Egypt

My research aims to re-examine the rise of cursive calligraphy in early medieval Egypt (11th-13th Century). Up until now, scholars have been guilty of an idée fixe about the sectarian nature of Fatimid art.